SUMAPP

SUMAPP is a revision and drilling tool for students studying for Foundation GCSE maths, providing an infinite number of examples for each problem type contained within the national curriculum, and delivered through a smartphone app, this allows students to revise independently, and learn entirely at their own pace. With a unique instruction mechanism, an inbuilt scoring mechanism and a system that tailors language to individual learning styles, SUMAPP delivers a truly inclusive learning experience with a very low barrier to entry.